CARTO+ positioning system technology

Living Map is a fast growing UK digital mapping SME with R&D capability in the field of spatial orientation, data driven cartography and sensor systems. The company has developed and commercialised a proprietary world class mapping software [Cartoengine] and is now using this as a foundation platform to develop an innovative indoor positioning system. This positioning system will be used to locate and navigate humans or robotic devices in areas that are multilevel or that lack a consistent signal network eg. complex multilevel urban areas or underground transport or heavy industry environments. The platform is unique and innovative in that it a) delivers a higher level of indoor locational accuracy than positioning systems currently available on the market; b) is fully portable and independent of infrastructure, and c) is agnostic to the operating platform which means it works on both high and low end mobile devices